Feasibility assessment of the opportunity for the use of transcranial cranial stimulation for the treatment of brain disorders

Cerestim is developing the first brain stimulator device for personalized home therapy and rehabilitation. Brain stimulation therapeutics address the needs of approximately 550 million people worldwide with the potential to relieve a burden of $620 billion on healthcare systems. The company aims to use this TSB grant to identify the best clinical application, develop commercial and IP stratgies and conduct a proof of function experiment.